The University of Huddersfield and Bluebell Wood Children's Hospice KTP 24_25 R4

To develop, deliver and embed innovative, commercially-led culture, strategy and processes. This will integrate fragmented commercial activities of Marketing, Analytics, Generation of Income, Innovation, and Communications, to elevate commercial performance and secure long-term income growth and sustainability.